Concerted Real-time Social Media and Marketing Monitoring System

DigitalMR proposes to develop a real-time social media marketing monitoring system. It will combine data from corporate systems and millions of blogs, boards, videos and news from different social media sites to present complex information quickly and clearly. Such systems are increasingly in demand by senior marketing executives who look for ways to sift through fast changing data across geographies, languages and time zones. This feasibility study will utilise market -leading, multilingual technology owned by DigitalMR, namely eListen. It focuses on usability and knowing our user markets, tests solutions for real non-ICT specialist users. It combines data currently sitting in silos improving efficiencies that can enable scalable visualisation which will be market leading.